Development & characterisation of cell active probes against Protein Tyrosine Phosphatases

Developing effective drugs against protein tyrosine phosphatases (PTPs) remains one of the main challenges in drug discovery today, largely due to insufficient selectivity and poor bioavailability of the highly ionic inhibitors so far identified. New chemical classes with improved selectivity and cell permeability need to be developed and characterised to enable progression of drug discovery against this important target class. In this project we will design, synthesise and evaluate new tool compounds that will directly address this problem using two novel approaches; 1) Development of cell-permeable prodrugs of phosphonic acid based phosphatase inhibitors and 2) Development of irreversible and covalent reversible inhibitors of PTPs.